Monolithic metal-organic framework materials for exceptional natural gas uptake.

Traditionally, the storage and transportation of natural gas requires either 1) high-compression at 250 bar (CNG), or 2) liquefaction at -162 °C (LNG). Both these methods are energy-intensive and costly. A third much cheaper option uses a porous material to enable gas to be adsorbed at the molecular level at lower pressures. Immaterial designs and manufactures porous metal organic frameworks (MOFs). Our MOFs enable the efficient storage of gas without the need for high compression or liquefaction. In doing so, we are able to drive enormous savings in the transportation and storage of natural gas. Innovate UK funding will enable this project to assess the technical feasibility of an industrial-scale process for the synthesis of high-value MOF materials.